Cranfield University And British American Tobacco (Holdings) Limited

To develop tailored practices for Plan within each supply chain segment, manage first impressions in each region. To develop of an end-to-end Quality Model driving effective and efficient Quality Management of product, processes and service across the entire Supply Chain. To develop model for Lean & Agile Print considering supplier-base capabilities, define model, business case, manage pilots, validate concept and make recommendation for further roll-out. To develop tailored practices for manufacturing, identify potential footprint impact to support tailored practices, manage pilot, validate concept and benefits and roll-out.